Integration of visual and spatial information in the brain

Successful navigation requires the integration of incoming sensory information with internally
generated representations of self-location. Research has predominantly focused on the
means by which visual stimuli update the hippocampal spatial memory system. However,
despite the known importance of visual inputs for navigation and recent experimental
evidence showing that the activity in visual cortex is modulated by spatial information
(Saleem et al 2018), the neural processes involved in visual perception and navigation have
largely been studied in isolation The goal of this project is to use experimental and
computational techniques to explore the bidirectional communication linking visuo-spatial
processing in the brain.